IronTribeNutrition

Iron Tribe Nutrition LTD wish to apply for a grant to pursue the protection, research and development of a unique fat loss formula to offer as a health supplement alongside it's current and future range of products, not only this but also to allow other companies to use as a protected propriety formula for their own products.